Teesside University and Modus Seabed Intervention Limited

To develop, trial and launch a capability for multiple autonomous vehicle platforms to operate and work collaboratively using Artificial Intelligence. Applications may include Autonomous Underwater Vehicles (primary platform), Autonomous Surface Vessels and Unmanned Aerial Vehicles.